Exploring entrepreneurs' adaptive toolbox: The relationship between the environment, decisions, and decision-making

The research sits at the intersection between the cognitive sciences and entrepreneurship. I am interested in early-stage entrepreneurs' decision-making strategies, specifically how entrepreneurs adapt strategies to different decisions and environments. I seek to apply theoretical frameworks, constructs, and methodologies from Psychology to the study of entrepreneurial phenomena. In a first study, I investigate two elements of decision structure - in particular, complexity and costs of experimentation - as potential antecedents of the decision-making strategies entrepreneurs use in the early stages of new venture creation and growth. I then proceed to develop and validate a new scenario-based measure of entrepreneurial decision-making strategies based on the principles outlined by effectuation theory (Sarasvathy, 2001, 2008). Lastly, through a longitudinal study I examine the decision-making strategies and behaviours entrepreneurs use to handle different types of uncertainty in the COVID-19 context. The research contributes to theories of entrepreneurial decision-making and seeks to extend understanding of its antecedents. Practically, the results of the study could be used to train entrepreneurs about how to adapt their decision-making depending on the environments and decisions they encounter, thus contributing to a more adaptive form of decision-making. Furthermore, the research also contributes a new measure to assess the strategies that entrepreneurs use when making decisions in the creation of new businesses. This tool could be used for self-assessment and developmental purposes.